'English-speaking North Africa?': English, security and postcolonial competition

My research up to now has focused on how English is talked about and used in countries where French was the colonial language, and how talking about English and using English becomes entangled with global and local narratives of opportunities, mobility, economic development, political change and expertise, in the midst of media reports that "English is replacing French" and despite the lack of available research on the topic. Based on eleven months of ethnographic fieldwork in Algeria, my doctoral research showed that English was talked about as simultaneously everywhere and nowhere, the language of foreigners and a language for all, a way to combat French neocolonialism and a neutral medium, a tool towards stability and a catalyst of change. Studying the place of English in North Africa and the Sahel in the discourses and practices of local and international actors, both political and non-political, allows us to interrogate these apparent contradictions and explore how socio-economic conditions on the ground shape interest for English and how in turn "English" has an impact on regional politics, the economy, and the understanding of security concerns, migration and belonging.
This fellowship would thus build on my previous research and expand it to understand the Mauritanian context better, thereby enhancing my research profile through a broader expertise on how English, security and development intersect, especially in a region becoming more of a priority for the British government. It would enable the publication of findings arising from this research and to situate more clearly my contribution within the fields of International Relations and the new Area Studies. It would also allow me to consolidate the partnerships which I have started to build with Algerian and Mauritanian colleagues, as well as research centres in France, through joint publications and presentations. I have previously conducted consultancy work for the British Council and the Foreign & Commonwealth Office, as well as establishing links with Delegations of the European Union and the Institut Français in Algiers. Through this Fellowship I would be able to continue working with them to facilitate evidence-based policy-making with regards to their language and education programming.